Choice Rail - Finding the best Rail Journeys

The ChoiceRail project is developing a new generation of multimodal journey planners that combine real-time and road, rail and parking data to give true end-to end journey planning. It incorporates a highly innovative journey planning algorithm capable of finding diverse routes that balance different considerations such as distance, time, cost, reliability and congestion. Its design is informed by research studies into user behaviour for making travel decisions and user interface requirements. The resulting journey plans can be used both by web , mobile and in-car (SatNav) applications. In particular it aims to support Park and Ride and ‘Kiss & Ride’ options.
The goal of the project is to make it much easier for the travelling public to find the best rail journeys taking into account road options to access differnt stations and the real-time conditions.